Automated Cell Culture For Batch Release Assays

Many advanced therapies involve manual cell culture steps at manufacture. Cytera will work with Orchard Therapeutics to automate some of these manual cell culture steps which are relevant for Orchard, as well as others in the industry